Investigating the microwave effects on tissue permeability using bioimaging

Microwave imaging has recently become solely important in aiding the improvement of detection of the breast cancer conundrum. At microwave Frequencies, materials portray varying electrical properties, which is exploited in imaging. A breast model mainly consists of adipose (fat) tissue that has a low permittivity value, while a tumour's permittivity is larger. The large difference gives the capability to image regions of internal organs and label individual components. We aim to help understand how certain nanoparticles with distinct dielectric parameters optimise imaging by proving a clear contrast to its surroundings. We also will try to involve creating phantom models to partially or fully mimic a human breast, to analyse the optimisation of the nanoparticles. Another proposed interest is to achieve hyperthermia within the imaging process, therefore allowing the scanning process to include into a therapeutic process as well.